Fair Division with Time Dependent Valuations

The field of artificial intelligence (AI) has seen a significant development over the last 20 years. As more decisions are being made by AI it is imperative that the decisions made by an algorithm will be considered fair for all parties involved. The problem of fair division concerns with dividing items between selfish and strategizing agents with a focus both on the definition of fairness and methods and algorithms. Fair division has real-world applications such as divorce settlements and division of inheritance. Traditionally, agent valuations remain constant. We propose to investigate the fair division problem where the value an agent assigns to an item changes with time.

[Research question 1] Is it possible to introduce meaningful notions of fairness when an agent's valuation changes over time? This would include both changes known ahead of the division process and those during the process.

[Research question 2] What is the complexity of finding a fair division against the definitions of question 1? This would further lead to the investigation of efficient algorithms solving this problem.

[Research question 3] Investigate the effects of a cyclic valuation function based on time.